A fully autonomous trading platform using advanced AI models to improve financial-trading sector profitability by 80% and trader work–life balance by 90%

Predictiva Ltd (Predictiva) is a UK-based SME working in the fintech industry. It has a core project team of Ashraf Attia (serial entrepreneur, and enterprise technical delivery manager), Maysara Hammouda (AI expert), Gwen Edwards (commercial lead) and Luca Giacomoni (PhD in AI and reinforcement learning).

Predictiva aims to solve a significant unmet global need with its fully autonomous trading platform, named Investiva. Predictiva has the twin goals of increasing the profitability and improving the work-life balance of traders, and Investiva is predicted to increase profitability in the financial-trading sector by 80% and improve work-life balance by 90% by reducing overtime working hours.